Exploring the physics of superhydrophobic surfaces

The study of superhydrophobicity is a multidisciplinary area, which seeks to benefit many industries. Biofouling, frost formation, and dirt build-up could all be prevented by using superhydrophobic surfaces. The aims of this research are
- To explore how the structure of a surface on varying length scales affects the contact angle water droplets make with the surface
- To bridge the gap between the chemical and physical definitions of superhydrophobicity
- To explore and compare coarse grained models of water, and determine their applicability for superhydrophobic surface simulations
These will be achieved through computational simulation, with a focus on Grand Canonical Monte Carlo and density functional theory. This project relates to the EPSRC's research areas of soft matter physics (material science) and surface science.